Elucidating the Rad51-independent pathway of recombination-dependent replication

Before a cell can divide, it must first replicate its genetic material so that each new daughter cell can receive a copy. The DNA replication process that achieves this feat depends on complex multi-protein machines called replisomes, which are assembled onto DNA at chromosomal sites known as replication origins. These machines unwind the DNA double helix to form "fork" structures, at which the copying occurs. During the cell cycle, multiple origins along every chromosome "fire", each releasing a pair of "replication forks" that travel in opposite directions away from their origin. DNA replication is completed when forks from adjacent origins merge. The failure of even a single pair of forks to merge results in a region of unreplicated DNA that can lead to DNA breakage, and ultimately genetic mutations that cause diseases such as cancer. DNA lesions, and the many proteins that bind chromosomal DNA, threaten successful completion of replication by physically impeding the progress of the replication fork. When a replication fork encounters such a barrier, it can undergo a process termed fork collapse in which its replisome partially or completely dissociates from the DNA. To help ensure the successful completion of DNA replication during the cell cycle, eukaryotic cells use two alternative enzymatic pathways to repair and restart replication forks that collapse following collision with a barrier. The goal of this project is to understand how these restart pathways work, focusing on the least understood of the two, which has been implicated in promoting cancer cell survival. We will identify the components of the pathway and study how they function. To achieve these objectives, we will exploit the genetic tractability of a simple model eukaryote. However, the fundamental aspects of biology that will be studied are highly conserved and, therefore, our discoveries will provide a valuable paradigm to guide future research in human cells. Ultimately, our work will contribute to a greater understanding of replication restart - knowledge that will be vital for guiding the development of novel cancer therapies.

Technical abstract
The successful completion of DNA replication is threatened by obstacles, such as DNA-protein complexes and DNA lesions, which block replication fork progression. Upon stalling, the replication fork can "collapse" rendering it unable to continue DNA synthesis due to disassembly of the replication machinery. In such instances, the completion of replication relies either on an opposing fork converging with the collapsed fork or on restoration of DNA synthesis by recombination dependent replication (RDR). Two RDR pathways have been identified in eukaryotes, which can be distinguished by their differing reliance on the recombinase Rad51. Rad51-dependent RDR has been a focus of research for over two decades, whereas, Rad51-independent RDR (RiRDR) has received relatively little attention and remains poorly understood. Interest in RiRDR was recently reawakened by discoveries of its importance in humans, where it appears to be especially key for cancer cells to cope with replication stress and survive without telomerase by driving alternative lengthening of telomeres. These findings highlight the need to discover how RiRDR works. To achieve this goal, we will identify and characterize its key component parts using a unique pipeline of genetic and biochemical approaches that we have established in the model eukaryote Schizosaccharomyces pombe. This includes using site-specific replication fork barriers to trigger fork collapse, enabling detailed in vivo analysis of RiRDR using genetic reporters, native two dimensional gel electrophoresis, chromatin immunoprecipitation and live cell imaging. Feeding into our pipeline will be candidate factors and factors that emerge from a novel forward genetic screen. Through our unique combination of approaches, we will gain unprecedented insight into the molecular mechanism of RiRDR and, in so doing, provide the paradigm for its modus operandi.